Renewable energy - Enhanced visual integration platform

The purpose of the Digital Integration Platform is to find a more effective and intuitive way to utilise the abundance of source sensor data provided by wind farms to increase productivity. The increased productivity of onshore/offshore wind farm data visibility will help the UK recover from the impacts of COVID-19 by maintaining and creating jobs, boosting economic growth, and improving energy sustainability and resilience is to find a more effective and intuitive way to utilise the abundance of source sensor data provided by wind farms in order to increase productivity.